Loughborough University And Campbell Scientific Limited

To design and develop the necessary image processing software and Graphical User Interface for a novel Infrared Cloud Classifier System. To design opto-mechanical scanning optics, calibration hardware and weather proofed enclosure for a novel Infrared Cloud Classifier System.